The Covid Cohort Study

How has the COVID-19 pandemic affected socioeconomic inequalities in life chances, in terms of short-term effects on educational attainment and well-being, and long-term educational and career outcomes? This study will provide immediate findings to this and related research questions about the impact of the pandemic on educational inequality by SES, gender and ethnicity by designing, analysing, reporting on, and archiving two annual waves of a high-quality new cohort study of pupils in year 11 in academic year 2020-21 across England. This brand new resource will collect data from pupils, parents and schools, augmented with administrative data from DfE's NPD and other sources. Moreover, it will provide the start of a long-term resource for the research community to explore medium/long-term effects as participants move into further and higher education, and the labour market (with planned LEO consent questions).

Led by Dr Jake Anders, with Professor Lindsey Macmillan and Dr Gill Wyness (UCL CEPEO), Professors Lisa Calderwood and Alissa Goodman (UCL CLS) and Carl Cullinane (Sutton Trust), with Kantar as lead fieldwork agency, the team combines world-leading expertise in educational inequalities, social mobility, analysis of longitudinal data, and the design and management of cohort studies. Our bid is supported by key stakeholders, including DfE, ADR UK, EEF, TASO, OfS, and HEAT to ensure co-production of policy-relevant evidence. This study will fill an important gap in understanding of the medium and long term effects of COVID-19 on young people completing their education and moving into the labour market at this unprecedented time.